Exploring disease-related changes in pulmonary arterial geometries and endothelial dysfunction in CTEPH

Exploring disease-related changes in pulmonary arterial geometries and endothelial dysfunction in CTEPH